Real-time 3D Simulation-based eTraining for Intensive Care Procedures on Mobile Devices

In response to the COVID-19 pandemic, Epicardio sets out to expand its unique educational heart simulator into a "heart & lung" module, suitable for online eTraining in ICU procedures. We propose to develop realtime 3D simulation-based eTraining apps for ICU Ventilation and Temporary Cardiac Pacing accessible on mobile devices.

The UK Health Secretary has recently confirmed that 4,500 retired healthcare workers have signed up to help battle the outbreak. The NHS will soon have access to nearly 10,000 new Intensive Care Units. As a result large numbers of doctors and nurses of all specialties are currently being diverted to ICU management. At the same time young and inexperienced staff are being deployed in the newly added ICU's in existing and new hospitals, such as the NHS Nightingale in London, Manchester, Harrogate, etc.

Mechanical ventilation and temporary cardiac pacing are the two procedures with the most critical interventions in ICU for COVID-19 patients with acute respiratory distress syndrome. Evidently there is a sharp increase in demand for rapid clinical training for these ICU procedures. The lockdown and self-isolation have also caused additional demand for remotely accessible training.

The Epicardio eTraining apps will be independently certified with Continuous Professional Development - CPD points. Extensive product testing will be conducted internally and through open public testing through Apple and Google App Stores. Both apps will be available for direct or institutional bulk purchase through Apple and Google App Stores. All product content with be made available in English and German languages.